Language, Image, and Identity-Making in Roman Northeastern France

This project will explore the interplay between language and imagery on tombstones and altars to advance our understanding of identity-making and expressing processes in the Roman northwest. The data for this project will focus on material from the civitas capitals of Reims, Trier, and Metz and their surrounding areas that sit approximately within the civitates of the Remi, Treveri, and Mediomatrici of Gallia Belgica (northeastern France). This area provides well over 1,800 inscribed tombstones and altars, creating a generous but manageable data set for a region that has not yet been analysed using the methodology proposed. The study of language found on tombstones and altars informs our understanding of individuals' usage of and competency in Latin, bilingualism, choice of non-Latin words or naming conventions, status expression, and how communities engaged with the Roman technology of writing. Analysis of imagery may demonstrate continuity of pre-Roman iconographic traditions, a range of engagement with Roman cultural forms, and the status of the objects' patron(s) which would have been viewed by a primarily illiterate audience. I will analyse each of these aspects (and more) of language and imagery to understand the multiple identities of the inhabitants of Gallia Belgica. This project is deliberately interdisciplinary, building on the digital epigraphic database of the LatinNow project (ERC-funded until 2023), and will combine cutting-edge sociolinguistic and archaeological research. I will approach this project's materials through a sensitivity to Celtic languages and cross the disciplinary divides between Celtic and Classical studies and sociolinguistics, history and archaeology. Through the University of Glasgow (MLitt) and Newcastle University (MA) I have been trained in a variety of methodologies from the disciplines of ancient history, archaeology, Celtic studies, and sociolinguistics. My Masters dissertation (distinction) at Newcastle argued the elite inhabitants of Roman Reims (France)were bricoleurs whose material culture and linguistic practices demonstrate a range of engagement with Iron Age and Roman socio-cultural phenomena. I have a command of Latin and French and have cultivated working knowledge of relevant Celtic languages, which is rare within study of the Classical world and allows me to recognise patterns that others often overlook. My project is rooted in digital epigraphy and imagery analysis and is fuelled by my sensitivity to Classical and Celtic languages and the specificities of local communities. The University of Nottingham, the project's supervisory team, and I are the perfect combination to advance this study of the Roman west as a whole.